4BIM

The aim of the 4BIM Project is to demonstrate the use of Integrated Collaborative Building Information Modelling (BIM) systems across Supply Chains using the Industry Foundation Class (IFC) and Construction Operations Building Information Exchange (COBie) open interoperability standards. The primary objectives are to:
(1) demonstrate that collaborative tools and services using open BIM interoperability standards can allow experts from different disciplines within a supply chain to work together more effectively;
(2) show that knowledge traditionally locked up in project documentation, 3D models and other information silos can be codified and shared amongst the supply-chain, fostering information re-use and providing improved transparency across a project, through the use of open standards;
(3) demonstrate that the use of BIM can allow new and legacy product information within the construction and manufacturing sectors to create more effective and efficient lifecycle processes.